Utilising linked administrative datasets to explore the developmental pathways of children born to women who use opioids in pregnancy

Why do we need this study?
Internationally, the rising use of opioid drugs has been described as a crisis. In Scotland, around 500 children a year are born to women who use opioid drugs, for example, heroin and methadone. The little we do know about these children is that they are likely to have poorer health in the first few years of life. We also know that they are more likely to be disadvantaged in other ways, e.g. living in poverty and in unstable housing. The research which has been conducted tends to have collected data on small numbers of children for a limited period of time. This is because these families often have pretty chaotic lives, and may move around a lot, making it difficult for researchers to keep in contact and return to interview them over time.

This has led to a lack of information about what happens to these children in the longer term, and where they might need additional support. We also don't know much about the impact of differences in how these children are treated when they are born, and what makes some of these children have better health and development than others.

What will the study involve?
This study has three stages to it. Firstly we will speak to a range of people who work with women who use drugs about the way that they record data on these families, e.g. midwives, health visitors, nurses, doctors and social workers. We want to find out from them why they record data in certain ways, whether any data is missing or incomplete, and how reliable data are. This information will be used to inform the main study, which will use data recorded in hospital records, birth records, and school records, for example.

In Scotland, everyone has a unique health ID number, which allows their data to be linked together. The second stage of the study will bring together data from health, education and social work, to allow us to compare what happens to different groups of children. These groups will contain children who had a mother who used opioids such as methadone in pregnancy because they are addicted to illegal drugs, such as heroin, as well as a group of children whose mother used opioids in pregnancy as chronic pain relief, and children who are similarly disadvantaged, for example living in poverty, but did not have a mother who used opioids in pregnancy. At this stage, we will look at different measures of health, e.g. whether children are obese/overweight, have been admitted to hospital for accidents and injuries, or have conditions such as asthma. We will try to work out the differences in these outcomes between the different groups of children, and what other risks (such as being born very early, or having a mother who smoked during pregnancy) are associated with these outcomes.

The third stage of this study will look at the social work data on children born to mothers who used opioids in pregnancy. Many of these children will spend time living away from home, either with other family members or with foster carers. We will look at patterns of movement between different carers and what factors make a child more at risk of having different patterns of care away from home. We will then look at whether being cared for away from home leads to different health and developmental outcomes, compared with children who did not live away from home.

Who will benefit?
Our study findings will help a range of people and agencies in different ways. It will benefit women who use drugs and their children because it will help to show how practices and policies might better meet their needs. It will benefit society more widely as it will provide a better understanding of the everyday lives of parents and their families. It will also benefit professionals, services and policymakers by offering new understandings about what these families need to support them to give their children the best start in life. It will also advise on how we could collect better data on these families to improve services.

Potential impact
In addition to the scientific impact of this research discussed in the 'Academic Beneficiaries' section, the findings will also be of tangible relevance to a range of professionals and third sector organisations supporting these families, as well as with the families themselves.

1. Impact on children and families
Women who use drugs are often venturing into the unknown when they become pregnant. Discussions with colleagues at Scottish Families affected by Alcohol and Drugs suggest that, contrary to popular belief, these children are often planned and mothers normally only want the best for their children.The evidence gathered in this study will help to inform parents of how to best support their child throughout early to middle childhood in order to give them the best start in life. It will also provide information on the potential challenges that parents might face and enable them to make more informed decisions about their own, and their child's, care. A co-produced arts-based project will allow women to put across their own views of being a mother and using opioids in an aim to increase understanding and reduce stigma.

2. Impact on professionals working with these families
A range of professionals work with these families. In the health sphere, findings will help to inform clinicians, midwives and health visitors about the challenges that families may be facing and the best ways to support these children. Evidence will also be gained on the impact on child development of exposure to different treatment, both before and after birth, leading to a better evidence base for decision making. The results will be highly relevant to social workers who are frequently engaged with these families, and will provide more robust evidence around decisions to move children out of the family home, as well as sharing best practice between different areas. Finally, teachers are often those who see some of the challenges experienced by children who have a parent who uses opioids, and this study will seek to provide information to support teachers in their roles, which will increase knowledge about the likely impact of this exposure, enabling them to better support children. I will disseminate findings to these groups using existing mechanisms, including writing a piece for the Parenting Across Scotland newsletter, which goes out to hundreds of practitioners from various professions working with parents; as well as presenting at events such as the Scottish Learning and Teaching Festival, and the Social Work Scotland annual meeting. Disseminating both written and oral results through the Drugs Research Network Scotland will additionally reach many third sector organisations and practitioners working with these families. In addition, data collected through the qualitative study about how data are recorded will be disseminated directed back to analysts and IT systems staff who are responsible to designing systems for recording these data, in order that we can improve the data collected on these families and fill any gaps.

3. Impact on the broader community
The number of children born to opioid using women globally is substantial and rising, with an even larger number affected more broadly by parental drug use. The stigma that these families face is huge challenge. This study will attempt to break down some of this stigma through both informing the public about the realities that these families face. These families will be accessed through work with third sector partners. In addition, further public engagement funding will be applied for in order to create a co-produced art-based output (e.g. a photography exhibition) in order to break down the stigma associated with parents who use drugs. We will actively disseminate the results of my research via (a) public lectures at libraries, local museums, science festivals, or on podcasts; (b) social media outlets; and (c) generating press releases with the ESRC and the University of Edinburgh.